Photophysical properties of supramolecular assemblies based on coordination

The project will involve synthesis of polynuclear coordination cages by self-assembly, characterisation using a range of methods such as NMR spectroscopy, mass spectrometry and X-ray crystallography, and physical studies based on UV/Vis and luminescence spectroscopy, with a view to understanding the photophysical properties of the assemblies and using them for a range of analytical and photocatalytic applications.